From Sea to Sea: Working Techniques and Trade in Organic Luxuries from the Indian Ocean to the Mediterranean (1500-500BCE)

From Sea to Sea: Working Techniques and Trade in Organic Luxuries from the Indian Ocean to the Mediterranean (1500-500BCE)